SecQual - Secure Quality Assured Logistics for Digital Food Ecosystems

The vision for SecQuAL is a secure, quality assured, digitally enabled food ecosystem that will reduce waste, improve decision-making and provide consumers with confidence in the food they purchase and consume. The next best thing since sliced bread!

SecQuAL's key objective is to overhaul the food supply chain from farm to fork. SecQuAL addresses current bottlenecks and inefficient paper practices, enables remote regulatory oversight and compliance, provides quality assurance throughout all supply chain links, and enables smart decisions to be made to reduce food waste, reduce carbon emissions as a result of unnecessary transport, and increase consumer confidence in the food purchased and consumed.

SecQuAL is innovative because it brings technology to the fore to modernise a complete food ecosystem. It will increase the number of digital technology companies providing solutions for manufacturing industries by bringing together an excellent consortium with partners spanning the full food ecosystem introducing digital technologies to modernise current practices.

SecQuAL will simplify a complex industry.